Energy optimised biowaste pasteurisation

We require specialist engineering support to further optimise the design to maximise heat transfer, and hence overall energy efficiency. We are also seeking independent validation of the technology to provide confidence to our client that it is fit for purpose, this may include testing a bench-scale prototype.